Investigating an emerging shellfish disease: is Marteilia a threat to cockle health in the UK?

Hypothesis: The emerging pathogen Marteilia cocosarum is widespread in the UK and plays a role in mass mortality events affecting UK cockle populations.

Objectives:
1. To investigate whether M. cocosarum prevalence and/or pathology is associated with mass mortality in UK cockle fisheries.
2. To investigate the geographic extent of the spread of M. cocosarum within the UK.
3. To develop a protocol for screening live cockles for M. cocosarum and, if this is successful, to conduct laboratory studies on the progress of M. cocosarum infection and its implications for cockle health.